Skyline Petticoat System

The project is to seek design assistence in order to develop a framing system which reimagines not only theappearance, but the methodology, approach and efficiency of a standard consumer based solarpanel mounting system and frames.Consideration is to be given to assembly, modularity and needs to address several end-userproblems currently being experienced with existing systems, methodologies and businesses.